Tub Tub Prototype Development

After nearly two years of development by the owner the product has many innovative features which are untested in the physical state. I need design advice to take the concept design in a prototype development stage to prove my idea. I have full CAD models and design drawings, these need to be brought under a single design which is outside any knowledge and experience before money is committed on a working prototype.